Neural network controllers for bipedal walking machines

Luffy AI is developing a novel neural network system targeted at embedded robotic and industrial control. Our approach overcomes the "reality gap" that limits the application of the current generation of neural network systems in these sectors.

Our first major application, and the focus of this grant project, is the development of a self-learning neural controller for robotic serial manipulators such as robotic arms. Our neural network controller will allow us to address the control issues currently limiting robotic manipulators from achieving the human like mobility and energy efficiency that will be essential for industrial applications.

The grant project would culminate in the integration of the developed controller into a prototype robotic manipulator that can be demonstrated to prospective customers / industrial partners. Our controllers are also intended to be deployed on industrial control applications, where conventional control schemes provide suboptimal results.